Global scale impacts of climate change: a multi-sectoral analysis

Climate policy should be informed by robust and credible information on the impacts of climate change across the global domain; a global perspective also places local and regional impacts in context, and helps identify potential 'hotspots' for further scientific investigation.The project assesses the global-scale impact of climate change using a range of linked impact modules and impact indicators, representing impacts on water resources, flood risk, food production, biodiversity and human health and well-being on land, at the coast, and at sea. The project will synthesise and aggregate across sectors and regions, using a variety of approaches, and allow the identification of the risks of specific impacts occurring at different rates of climate change.The methodology and results of the project also provide a framework for the assessment of the impacts of defined climate policies. First, it allows detailed geographically-explicit assessments of specific climate scenarios or climate policies, using the suite of linked models. Second, it allows the more rapid assessment of a very large number of climate outcomes (based for example on a probabilistic assessment of the climate effects of an emissions policy) using regionalised functions relating climate impact to indices of climate forcing.The project will be undertaken by a consortium of twelve lead partners, all with international reputations in the field of climate impact assessment.